University of Strathclyde & Brightwake Limited

To develop a new generation of Vacuum Therapy device that incorporates the pumping system and associated electronics into the wound dressing technology to enable wider availability in the community for the rapidly growing number patients with long term non-healing wounds.